Exploring Perceptions And Experiences Of Foundational And Wellbeing Economy Policies Through Lived Experience In Low-Income Communities.

Alternative economic paradigms are increasingly being sought by sub-state, regional and local governments as solutions to intractable spatial inequalities created by deindustrialisation (Crisp et al, 2022). In Wales, the foundational economy (FE) - the economy of the everyday (Bentham et al., 2013) - has been championed as a tool for delivering prosperity to communities (Welsh Government, 2021).

This study aims to understand how people in the South Wales Valleys, an area grappling with generational and structural socioeconomic and spatial inequalities, perceive and experience these new economic ideas. The FE comprises essential sectors like care, health, food, housing, energy, construction, tourism, and local retail (Business Wales, 2024). Investing in and developing the FE aligns with Wales' broader shift towards wellbeing economics (WE), as reflected in its future generations legislation (Howe, 2023). While the concept of wellbeing is broad (Parker, 2022), Calafati et al. (2019) argue that wellbeing and FE are intrinsically linked, defining wellbeing as citizens' freedom to "live the lives they have reason to value" (p. 1).

Given the limited research on the lived experiences of these new policy paradigms, this PhD will focus on understanding how communities in post-industrial spaces in the South Wales Valleys perceive and experience emerging forms of 'alternative' economic development within the context of devolved and multi-level governance.